Investigating the regulation by O2 of the nif and fix genes in Rhizobia - AfS, ENWW

Nif and fix genes are responsible for diazotrophic biological nitrogen fixation (BNF), the ability of specialised bacteria to convert atmospheric N2 into N-containing compounds utilisable by plants. BNF can enable plants to be grown without the application of artificial N containing fertilisers, providing the potential to greatly enhance crop yields in areas without ready fertiliser access. A better understanding of the regulation of these genes will allow the manipulation and possible transfer of BNF to other organisms. Low O2 is a known regulator of some nif and fix genes but not all of them. This work aims to discover the other regulators involved and use a proteomics-based approach to understand the metabolic processes that these regulators control.

Research themes:
Sustainably enhancing agricultural production.
Global food security